Electrified International Ferries (EIF): optimal operational and business case for short straits e-ferries

This project focuses on the Dover--Calais--Dunkirk route, the shortest and busiest ferry corridor between the UK and mainland Europe. Dover alone handles 59% of all UK-EU ferry movements, making it a vital link for trade, travel, and national resilience. At the same time, the Short Straits generate approximately 1.1 million tonnes of carbon emissions annually---around 8% of the UK's total maritime emissions. Reducing this footprint is essential not only for meeting the UK's decarbonisation goals but also for responding to growing pressure from international regulations and customer expectations. Over the next decade, an estimated £1.2 billion in investment will be needed to support the transition to low-emission ferry operations across this key route.

As international ferry operators, ports, and infrastructure providers move toward a net-zero future, this project examines how shoreside electricity and vessel electrification can be realistically and effectively implemented. The EIF consortium will develop an advanced modelling tool that brings together multiple components of the ferry ecosystem. This includes vessel design, shoreside infrastructure, port-side energy systems, and operational planning. The model will assess the technical, economic, and logistical implications of transitioning to electric and hybrid vessels, both while sailing and during turnaround at port.

The project is a collaboration between academia and industry. The University of Kent and WMG (University of Warwick) will lead on strategic and technical modelling, DFDS---one of the largest ferry operators in Europe---will provide real-world operational insight, and AVL will contribute expertise in complex systems integration. OPINTESL will oversee overall project management.

This initiative builds on several previous successful collaborations that explored electric ferry deployment and green energy opportunities along the Short Straits. It represents the next step toward establishing a "green corridor" for ferry transport---an operational model that can be replicated across other routes and ports in the UK and beyond.

Beyond its environmental goals, the project will also contribute to regional economic development. It aims to secure and grow highly skilled jobs, support a resilient supply chain, and ensure the UK remains a leader in clean maritime innovation. By addressing both strategic and operational challenges, the project supports a future where clean, reliable, and cost-effective ferry transport strengthens the UK's trade links while helping meet climate targets.